Discovery and analysis of effector genes in th eparasitic weed striga asiatica: a multifaceted genomics approach

Parasitic plants are plants that rely entirely or partly on another plant in order to survive and reproduce [1]. In Africa, two parasitic plants causing particularly high levels of damage to cereal crops are Striga hermonthica and Striga asiatica. Both of which attach to the roots of their host plant and cause massive reductions in yield [2]. The development of resistant cultivars is seen as an important part of the strategy to tackle these parasites, but progress has been hampered, in part, by a lack of understanding of the molecular genetic basis of the interaction between the host and parasite [3]. To this end, it is important to better understand the molecular basis of resistance in the host and of virulence in the parasite. The latter is the broad aim of this project.
I aim to use a combination of genomics, transcriptomics and bioinformatics to compare and analyze different isolates of the root parasitic plant Striga asiatica at the molecular level, with the goal of selecting candidate genes that may function as effectors for parasite virulence. Effectors are proteins secreted by parasites, which are predicted to modify the function and/or structure of the host in order to facilitate parasite fitness [4]. The discovery of such proteins from parasitic pants would open new avenues of research that would likely lead to the identification of novel resistance genes in host plants that could be invaluable to crop breeders.
Initially, the genomes of virulent and avirulent isolates of S. asiatica will be compared for the presence/absence of genes, when growing on particular rice cultivars. This initial analysis will be followed up with a bioinformatics pipeline that will annotate the genomes according to known effector-properties from other pathosystems, in order to generate a list of potential candidate effectors. This list will be refined by integrating transcriptomics data, which will provide information on genes differentially regulated in the infection organ of the parasite (called the haustorium).
A selection of the most promising candidates will be functionally analyzed in order to determine; (i) whether the gene plays a role in virulence and (ii) if a role in virulence is detected then further analysis will aim to characterize precisely how it functions.